Fixing the clock: understanding the variable radio emission from pulsars

This project will use data from the world's most sensitive telescopes, including the newly built MeerKAT telescope in South Africa, to understand the variable radio emission from pulsars, and improve pulsar timing experiments. Pulsar timing experiments aim to test Einstein's GR, to observe Gravitational Waves, to understand the interiors of pulsars and test the various possible equations of state of dense nuclear matter. MeerKAT is a precursor instrument to one of the Square Kilometre Array telescopes. Once complete, by the end of 2017, it will be the most sensitive telescope in the Southern hemisphere.